FGL Assurance Audits

Fluorogenics Ltd (FGL) manufactures lyophilised products for nucleic acid amplification including PCR and isothermal methods that have unique patented formulations and properties. FGL will engage a quality assurance advisor to help design and audit its quality management system towards certification of ISO 13485:2012. This will increase its transition to manufacturing of human in vitro diagnostics increasing our market access and overseas trade. It will also allow FGL to self-certify its own IVDs.